Stakeholder engagement in sub-saharan Africa on the topic of Advanced Nuclear Science and Technology Techniques

The proposed project fits within the GCRF challenge portfolios of education and global health. For education, the funded activity will allow staff/students in sub-Saharan Africa to present their work to an international audience and to discuss with international experts. For global health, it will allow the discussion of how to develop skills in environmental radiation to better monitor and regulate radioactive pollution from, for example, nuclear power, the mining industry and the water industry.

Potential impact
Capacity building in radiation measurement for effective monitoring of environmental radioactivity and compliance to environmental law has been identified as a major concern in sub-Saharan Africa. The proposal brings together experts in this area from leading UK academic institutes (Universities of Brighton, Liverpool, Surrey) and the major research laboratory for nuclear physics in the UK (STFC Daresbury Laboratory) with scientists working on this topic in Botswana, Cameroun, Nigeria, South Africa, Swaziland and Tanzania to discuss and share expertise in this area.

A parallel development which would have a big impact would be a collaboration between the National Metrology Institute of South Africa (NMISA) and the UK National Physical Laboratory both of which have expertise in metrology and, of particular relevance for this proposal, in terms of techniques used for environmental monitoring of radiation.